COMBATTING DIET RELATED NON-COMMUNICABLE DISEASE THROUGH ENHANCED SURVEILLANCE

Our current understanding of the relationship between diet and the development of non-communicable disease (NCD) is limited by a number of factors. These include a lack of understanding of dietary mechanisms that drive NCD, inaccurate tools to collect dietary information, a nascent understanding of the role of personalised nutrition, and the lack of data in vulnerable groups where NCDs are often over-represented. The overarching aim of CoDiet is to develop a series of tools (through eight work packages) which will address the current gaps in our knowledge and lead to the development of a tool that will assess dietary-induced NCD risk. We will achieve this through the six objectives which will answer the challenges of the work programme 1: Development of AI-driven literature searching tools - bring clear understanding of large global literature in the field of physiological and metabolic links between diet and NCD 2: Enhance the understanding of NCD risk factors - we will bring a series of beyond the state of the technics to gain mechanistic insight 3: Understanding of the importance individual variation in response to diet to risk of NCD - this will give insight into the targeting of dietary NCD advice 4: Develop an enhanced method of dietary assessment using machine learning technologies - solving a fundamental problem in nutrition of lack of an accurate dietary tool 5: Develop an enhance diet-NCD monitoring tool - enabling change in NCD in response to diet to be monitored at the population level 6: Develop a dynamic interface between diet and NCD risk factor monitoring and policy - Ensuring CoDiet is applicable at a population level The investigation of these objectives and the answers they provide will open a pathway to enhancing the uptake of NCD protective diet at a population level